Rules of Thumb: An Investigation into the Potential of Contextual Transposition in Social Design

When hitchhiking was sufficiently common as to constitute a recognised mode of transport (albeit a transgressive one), those who stood by road junctions with their thumbs in the air, though they may not have known it, were acting to exploit fissures in the infrastructure (the cars, roads, laybys) and mobile cultures (social norms around travel and spatiality) that constitute the automobility system. In this way they repurposed an aspect of an infrastructure to suit their needs, and capabilities. Through a process of 'Contextual Transposition', this research examines the structural and cultural imperatives of hitching as a mobility practice and, through the development of a design toolkit, uses this knowledge to reveal ways in which other infrastructures may be 'hitched'. In the examples examined here, that of neighbourhood planning and civic action, a whole range of actors may have needs and capabilities that are unfulfilled and untapped, and the proposition being explored here is that a process such as hitching may offer tactics for individuals and organizations to further their objectives in novel ways.

Potential impact
This research experiment is intended to be a direct exercise in academic research acting to provide means and methods of change and action for individuals and organizations. From an academic perspective the intention is to publish a journal article, to be submitted to the Journal of Material Culture, that uses the initial ethnographic and historical work as its basis. In terms of immediate practical effect, the project is being pursued in collaboration with The Glass House Community Led Design who will bring with them their experience of co-designing and disseminating research with higher education, developed over a number of AHRC-funded projects exploring the impact and reach of community-led, participatory and co-design practice. In particular the involvement of their Outreach and Impact Manager, Louise Dredge, will help to ensure the project takes advantage of their knowledge and experience of creative engagement processes and resource development for communities and co-design participants. Also, the extensive Glass-House social networks will be used to help extend the reach and impact of this project and to disseminate findings to those in practice who may benefit from the learning and prototype produced.